CirculaREEconomy

Rare Earth Elements (REEs) are essential for the Rare Earth Permanent Magnets (REPMs), which are required for e-motors and additional components. REE supply is volatile and can disrupt commercial ecosystems. The UK has limited natural REE resources but does boast successful industries reliant on REEs. The only realistic route for an insulated, sustainable, UK REPM supply chain is to develop robust recycling technology, and the integrated working practises in this project will allow it to thrive. Recyclers, mid-stream manufacturers, and OEMs will collaborate to optimise REE resources and maximise the UK e-motor opportunity and complimentary opportunities.